How can Innovation Districts deliver inclusive growth in post-industrial communities? A comparative international study assessing the challenges and o

How can Innovation Districts deliver inclusive growth in post-industrial communities? A comparative international study assessing the challenges and opportunities of implementation in the UK, Europe and North America